Resilient Enhancement for the Silicon Industry Leveraging the European matrix

The general objective of Project RESiLEX is to demonstrate 7 industry-driven technological and business innovative solutions covering the full Silicon value chain in order to contribute to improving the resilience and sustainability of this critical raw material value chain in Europe. RESiLEX (Resilient Enhancement for the Silicon Industry Leveraging the European matriX) will assess the economical, social and environmental impact of these solutions and identify, roadmap, provide open source policy-making recommendations to accelerate the replication of the ones with the highest potential, while also addressing transversal challenges from the European mining industry as a whole with a 8th pilot transversal demonstration.